NERC Discipline Hopping 2022_23

The funding will support Stirling to initiate activities that will help the academic community to develop an understanding of different cross-disciplinary research perspectives and methodologies that could be used to enable discoveries that unlock new knowledge within the environmental sciences.